HyperOptimise

Project HyperOptimise is a novel application of AI-based data analytics operating on real-time, in-service data from hydrogen fuel cell (H2FC) powered applications. The project will assess the feasibility of a product within a wider ecosystem of H2FC integration technologies under development by Hypermotive.

This feasibility study will assess a product that will address multiple challenges around wide-scale adoption of hydrogen zero emission propulsion (ZEP) technologies. The collection of real-time in-service data will accelerate the learning from deployment of H2FC systems, enabling faster and lower cost product development, increased performance and efficiency and hence reduced cost of applying such technologies. This will benefit suppliers, manufacturers and developers of ZEP transportation.

A second challenge will be addressed for the operators of new H2FC powered fleets. For hydrogen fuelled transport and logistics, it will be critical to have live fleet management opportunities, where operators can monitor fleet performance, understand ongoing cost of ownership and be empowered to optimise vehicle functionality through intelligent data-enabled decision making.

Such data will enable ongoing reduction in cost of operations, real-time fleet management and ultimately optimisation of system calibration through over-the-air updates of control strategy.

This collaborative project will bring together Hypermotive, an expert and global leader in hydrogen fuel cell systems integration, and Trigger Data, an AI platform and analytics technical consultancy, specialising in productionising AI-driven data analytics and a Google Cloud and Databricks partner.